Cardiac arrhythmogenesis in the PGC-1alpha -/- murine system

Sudden cardiac death is a major cause of death worldwide. The total number of deaths attributable to sudden cardiac death is second only to all cancer types combined. It most frequently occurs with electrical disorders in the heart that result from its deprivation of oxygen following a heart attack. It has been suggested that the likelihood of this fatal outcome is worsened by the presence of certain cardiac conditions affecting its electrical behaviour, particularly under conditions of abnormal energy utilization by the heart muscle itself.

There is accumulating evidence for abnormal energy utilization in two important human diseases: diabetes mellitus and heart failure. The latter conditions, as well as their associated complications of cardiac electrical conditions, are currently important public health problems, and will increase in importance in the future. Large studies of human patients point towards diabetes mellitus being an independent risk factor for sudden cardiac death, supporting a hypothesis that the disruption of energy pathways in human heart cells is a final common pathway to electrical abnormalities in these two diseases.

I will use a genetically modified mouse model for both these conditions to test such a hypothesis. This will involve studying the electrical activity of the heart at the whole organ, single heart chamber and cellular level to test such a hypothesis and ascertain the reasons for such findings. Recordings of the electrical activity of the genetically modified mouse heart will be made in the presence and absence of drugs known to provoke electrical disorders of the heart. From these recordings, parameters of electrical properties of the modified mouse heart will be extracted and analysed, to ascertain whether the heart muscle itself is triggering the electrical instability, or whether changes in the heart muscle are rendering it more susceptible to the perpetuation of abnormal electrical currents, or both are true to a greater or lesser extent. This will allow us to isolate potential targets to reverse these abnormalities through the use of established drugs thought to act on both the electrical and the metabolic properties of the heart.

I will then apply these findings to the specific development of two possible novel drugs with contrasting mechanisms of action that may reduce the cardiac risks of diabetes, heart failure and associated conditions, as well as in normal subjects following heart attacks.

Technical abstract
Sudden cardiac death is a major cause of death worldwide. The total number of deaths attributable to sudden cardiac death is second only to all cancer types combined. Arrhythmogenesis most frequently results from ischaemic conditions; however accumulating evidence implicates energetic dysfunction, particularly metabolic syndrome, diabetes and obesity as independent risk factors. I will link metabolic abnormality to cardiac arrhythmogenesis in the PGC1alpha-/- murine system. This system contains a gene deletion associated with disrupted mitochondrial bioenergetics, altered calcium homeostasis and cardiac failure in a background of diabetogenic changes. I will establish and quantify electrophysiological instabilities by testing for arrhythmic substrate with electrocardiographic and monophasic action potential recordings at the whole heart level. I will then identify the electrophysiological and cellular basis of the arrhythmic phenotype with a dissection of the causal relationship between arrhythmia triggering and perpetuating events, mechanistic studies of ion channel behaviour using patch clamp electrophysiological techniques and confocal microscopy to assess Ca2+ homeostasis in isolated cells. Having clarified arrhythmic mechanisms in this system, I will translate these findings to the development of two novel therapeutic agents undergoing clinical trials; the sarcoplasmic reticular Ca2+-ATPase (SERCA) activator, istaroxime and the late Na+ current blocker ranolazine. This will extend their use to the management of cardiac arrhythmia in metabolic conditions.

Potential impact
Beneficiaries of our research are likely to be widespread and include

1) The scientific community. The research proposed is fundamental to the understanding of arrhythmia and its propagation, a question of particular importance to electrophysiologists, but also of importance to the study of biological pattern generation in neuroscience. Our research will link the underlying metabolic dysregulation to cell membrane and intra-cellular currents, bridging research between molecular disturbances and physiological effects. This will allow this novel paradigm to be scrutinized as a platform for the analysis of electrophysiological abnormalities in a range of cardiac and neurological diseases. Our research will be of relevance to biochemical science researchers and cell biologists, who will gain insight into the role of the PGC-1/PPAR axis in cardiac function, the phenotypic manifestations of PGC-1alpha ablation in cardiac tissue and correlation of such manifestations with electrical and cellular abnormalities.
2) The Medical Community. Resolution of the role of triggering and re-entry in arrhythmia will unify theories of arrhythmia in a wide array of biological systems and diseases. This is the first step in identifying novel therapeutic strategies for electrophysiological conditions such as atrial fibrillation. Our research will be the first study to identify how the independent risk conferred by diabetes and cardiac failure for arrhythmia is mediated at a cellular level in a murine model. This will strengthen our ability to characterise discrete sudden cardiac death (SCD) syndromes such as the "dead in bed" syndrome which is associated with diabetes. It will also open avenues of research for reduction in morbidity and mortality in these populations. Finally, the central hypothesis of energetic dysfunction causing arrhythmia has important implications for clinicians managing patients with conditions such as diabetes and could prompt more in depth population stratification to identify patients at risk and those who would benefit from targeted intervention. This will enable appropriate provision of health resources and heighten and direct vigilance among clinicians to these risks.
3) Health Science Industries. Our proposition for the use of ranolazine and istoraxime will be a proof-of-concept that the arrhythmic phenotype in the PGC-1alpha -/- heart can be rescued by targeted manipulation. This will establish these drugs as potential anti-arrhythmic agents for use in humans. Our elucidation of basic arrhythmic mechanisms opens new possibilities for the rationale behind anti-arrhythmic drug selection and development in the future.
4) University Students. The project will give the opportunity for Natural Science and Pre-Clinical Medicine students to learn cutting edge electrophysiological research, formulate and analyse key research questions. It will facilitate their development of logical reasoning and effective communication.
5) Health Policy Makers. This research will impact upon research to quantify the future demand of automated electrical defibrillator (AED) provision in the community as the prevalence of diabetes and heart failure increase. It will also likely form a consideration in future workforce planning for the provision of specialist and subspecialist clinicians in cardiology.
6) UK economic performance. Electrophysiology lies on the cusp of the biological and physical sciences, a relatively underdeveloped area. The necessary acquisition of electrophysiological research skills is possessed by relatively few individuals, yet is likely to become increasingly important as biomedical devices grow in importance. An understanding of biophysics and the direct manipulation of the electromechanical substrate of biological systems by both technological means as well as cellular means is a vital research skill base that must be maintained by the UK in order to remain competitive in future technological advancement.